Smart Ports, Clean Waters: USV-based water quality monitoring

Our consortium, led by MSeis and with expert support from technical partners HydroSurv and Chelsea Technologies is spearheading a groundbreaking initiative that is set to deploy clean marine robotics technology to deliver scale water quality monitoring services. Our mission, set to transform the way public understand our water ecosystems in three key ports and harbours within the South West, will provide widespread and accessible data relating to pollution in our rivers and estuaries.

Driven by an urgent need to address pressing public concern about water quality standards, particularly in the wake of rainfall events, the project team will provide regular, timely and widespread spatial data using resident USV platforms based at Dart Harbour, Port of Plymouth and Falmouth Harbour. The Great South West region, with its rich maritime heritage and strong economic tie to tourism, fisheries and recreational marine, serves as an ideal testing ground for the pilot, strengthening the region's reputation for maritime technology innovation.

The end-to-end system, consisting of a specialist sensor payload from Chelsea Technologies, integrated into MSeis fleet of HydroSurv USVs will surpass current monitoring techniques by providing expansive data collection within inland waters as a part of a frequent weekly service. HydroSurv will develop a cloud-based geospatial data viewing platform serving up to date water quality data to users across the region with timely and accessible information.